iCyberPlatform - An innovative cybersecurity platform that uses AI, ML, Bayesian statistical models and the LDA algorithm to provide enhanced cyber defence against breaches

iCyberDefence is a UK-based cybersecurity SME with a core project team of Soumen Paul (Product Owner/Commercial Lead), Deb Dutta (Project Technical Lead), Neil Barnatt (Quality Assurance) and Arpita Dey (Senior Data Analyst).

Cybersecurity breaches continue to rise in the UK, with millions reported in 2021\. The cost to businesses is devastating. Companies want to invest in high-quality cyber defence, but it is complex and expensive. Without comprehensive protection from hackers and breaches, companies remain easy targets.

iCyberDefence is building an innovative cybersecurity platform (iCyberPlatform) that can detect threats 25-45% more accurately than its competitors. It is a cost-effective solution that will be 35% cheaper than similar products.

A higher detection rate will increase security operations centre (SOC) teams' efficiency by 30-40%. Companies that adopt iCyberDefence's product can increase their productivity and, therefore, save time and money. Savings will come from both product performance and reduced breaches.

Through its innovative technological approach, iCyberPlatform will offer a unique and pioneering alternative to traditional threat detection software.